A novel railway noise attenuation panel manufactured from recycled rubber

The importance of rail as an efficient and sustainable mode of transport has been accentuated by the ill effects of significant growth in road transportation in recent decades. Across our European cities, traffic congestion impairs efficient industry and gives rise to air pollution. When compared with carrying the same tonnage by road, rail produces significantly less pollutants. The impetus now is to address the recent overall decline in rail transport and provide a more efficient and environmentally friendly transport system.

However, standing in the way of this notable goal is the growing awareness of the impact of railway noise on public health, which has resulted in pressure from line-side inhabitants, governments and health organisations for increased noise mitigation. Noise is proving to be a limiting factor for many railway network operations; introducing additional costs for mitigation, demands for limits on availability/capacity, and resistance to expansion of the network.

The sources of noise can be broadly categorised into three groups: rolling noise, traction noise (propulsion), and aerodynamic noise. Although a holistic approach to tackling rail noise is sought, it is widely recognised that rolling noise is the predominant offender in the speed range 40-250km/hr. Existing solutions to noise are either ineffective or exorbitantly costly. Rosehill Polymers is proposing to develop and commercialise the Acousti-Panel: a cost effective easily retro-fittable noise attenuator, made from waste rubber, using a novel rubber waste recycling manufacturing process exclusive to Rosehill Polymers. We expect our solution to be very attractive to the rail network providers and make a significant contribution towards UK/European noise reduction targets.